Staffordshire University and Lister Trade Frames Limited

To develop and advanced data analytics and distributed application -based platform that creates value from Big Data to empower the supply chain and facilitate growth